Agile Quantum Safe Communications (AQuaSec)

Much of the cryptography we rely on everyday is based on the difficulty of certain mathematical operations, such as finding the prime factors of a very large integer. However, recent advances in quantum computing means that these difficult math problems might soon be solved efficiently, with a potentially serious impact upon our security and digital economy. This project will develop technologies for "quantum-safe" communications, which are not threatened by a quantum computer. It will combine efficient implementations of new quantum-resistant algorithms and techniques from quantum cryptography, which are immune to all advances in computing, including quantum computing. The project will build prototypes, test their security and demonstrate their benefits to end users.